Novel supply chains for complex liquid products reducing emissions, waste and water use

This project will provide the technical innovation to restructure large-scale and established supply chains for the purpose of significantly reducing emissions and packaging waste related to the distribution of raw materials, finished products and waste disposal from complex liquid products. The Feasibility project identified types of technical innovations for short, medium and long term implementation that could transform the supply chains of Unilever and ICI Paints and their associated environmental impact. Using an initial array of innovations including consumer driven in-store dispensing interfaces, regional factory miniaturisation and formulation compartmentalisation (capable of multiple product roll out) the project will then explore the possibility of radical product replacement and migration to service-based products with increasing capability to redraw emission and waste paradigms.